Hormonix: fully automated low-cost salivary hormone monitoring

Mint Diagnostics is redefining how data on hormone levels can be monitored and used to improve human performance. Combining our proprietary salivary testing and analysis technology with advanced data interpretation, we enable precise monitoring of performance within a variety of contexts, from elite sports to health and wellness.

Our project is supported by a broad range of relevant stakeholders across industry and academia, who have already been engaged with Mint Diagnostics from the early stages of development. This project represents a fundamental step towards the successful commercialisation of the Hormonix concept. We will seek to further refine our technical approach, delivering a user-friendly and fully integrated testing system, while introducing our technology to pilot user groups within the elite sports sector. This will provide high-quality user feedback, which will enable us to ensure that user requirements are met.